Aspects of Particle Theory in the Early Universe

Currently: looking at dark matter production from phase transitions in the early universe. Finding resulting distribution of dark matter and placing constraints on parameter space.
View to move on to larger project soon.